Application Penetration Testing 20140214

As a software company now providing hosted solutions to customers we take security seriously. Engaging an external
security specialist to independently audit the existing security measures and suggest any improvements that might be possible will allow us to further ensure that systems and information are secure and remain ahead of ever changing online threats.